Cardiff University And SKF (UK) Limited

To develop novel composite materials for high strength, light weight, low friction bearings for aerospace applications and embed the capability to develop new materials.